Polite Slavery: Glasgow Gentility and the Consumption of Slave Goods

Scotland has only recently begun exploring their role in the trans-Atlantic slave
trade which bolstered the fortunes of cities such as Glasgow from the 18th to mid-19th century.
Scholars such as Thomas Devine and Stuart Nesbit have written in depth and illuminating
histories on the rise of the tobacco, cotton and sugar industries in Scotland; however, until
recently slavery has been naught but a footnote in such histories. The purpose of this project is to
research how Glasgow and Scotland interacted with slavery on a physical and ideological level
and how it shaped social polite society. I seek to restore the slave's presence within the
eighteenth-century Glaswegian household, not just as a servant, but as a spectre within luxury
goods and the driving force behind gentility, politeness and taste.